JSR Limited

We need expert advice on developing aligned IP management, exploitation and aligned funding strategies. We are highly experienced motor sport leisure operators with strong technical contacts but our experience is in service/leisure offerings not development of potentially ground breaking platform technologies. Our internal PR & marketing skills are strong but to transfer to a new, global sector we will require appropriate assistance.